Heriot Watt University and Story Contracting Limited KTP 21_22 R3

To develop , test and optimise a novel mitigation solution for runaway rail mounted plant consisting of a warning system with fully integrated stopping capability